Families on the move: language and identity amongst internal migrant families in China

This research focuses on the multilingual lives of six rural-urban migrant families navigating the urban spaces in contemporary China. Against the backdrop of the changing face of migrant families, shaped by both structural and political changes, the purpose of this research is to explore the sacrifices internal migrants make during the mobility process, often leaving behind their extended rural family members. A focal point of this study is the role of language in their journey of familial repositioning within new urban settings. The research will explore how language influences the decision-making of a rural family to migrate to urban cities and the values attached to each linguistic repertoire. Additionally, it examines how these migrant families are discursively and semiotically reshaped and negotiated through multilingual family repertoire (multilingual practices that embrace the speakers' lived experiences). This research will thereby address gaps in understanding the nuanced experiences of multilingual migrant families in a non-western-centric context, particularly regarding the role of language in reshaping and negotiating the family as a multilingual space across time and space. To achieve these aims, an ethnographical method will be carried out to allow for an in-depth understanding of the intricate processes of family-making and the utilisation of various linguistic and symbolic resources in reconstructing and negotiating family life. Findings from the research will have the potential to improve policies and practices related to migrant integration and the sustainable development of migrant communities.